SensorCloud = A volumetric distributed sensor cloud

We have been intrigued with the potential for small Vertical Take Off and Landing (VTOL)
unmanned aircraft to act as sensor platforms that can be moved and parked in space. During
the last 6 years we have developed and tested small (2m rotor diameter) helicopters powered
by internal combustion engines and by electric motors, and have operated electromagnetic
sensors on these platforms.
Although these helicopters are often used for recreational purposes, we see useful business
and societal applications for small unmanned helicopters as sensor platforms.
Over the last three years, we have noticed an increasing interest in multi-rotor VTOL
platforms with 4, 6 and even 8 rotors. The multi-rotor platforms have advantages over the
traditional helicopter:
• simple direct drive propellers: no complex mechanical parts to perform the traditional
helicopter cyclic and collective functions;
• no wasted power in a tail rotor on a helicopter to stop the helicopter body from
rotating;
• lower vibration and noise levels: important for sensors.
These multi-rotor VTOL platforms are already in use by professional organisations, such as
the BBC to carry heavy video cameras, and the Police and fire services to photograph the
scene of an accident.
We think these humble developments could be the prelude to a much larger and more
widespread use of multi-rotor aircraft of all sizes in a wide variety of tasks.
We propose to investigate the nature of the global market and the financial and technical
feasibility of developing small multi-rotor sensor platforms for use in a volumetric distributed
sensor cloud. The swarm of sensor platforms could be used, for example, in a 3D
configuration to perform synthetic aperture, low frequency, electromagnetic imaging of subsurface
features as part of a geophysical survey.
Another innovative aspect of our study is to consider the software to manage a swarm of
VTOL sensor platforms to perform useful tasks, such as routine border patrol work.